Does temperature drive enhanced carbon cycling in Holocene lake sediments?

This project will use annually laminated (varved) lake sediments to reconstruct Holocene sub-decadal summer temperature and carbon cycling. These records can evaluate: (a) different driver-response mechanisms at different timescales; (b) new temperature (including seasonal bias) and carbon cycling proxies; (c) whether past warmer periods enhanced carbon cycling in lakes.